PATTERN PROJECT

Pattern Project will re-imagine the UK's relationship with clothing. We will make well designed, custom-fit, contemporary garments made from high quality fabrics that are affordable to many people, not just the few. Our aim is to increase functional and emotional durability of clothing. We will harness the UK's talent in user experience, software development & technical fashion design to produce digitally-aided bespoke garments.

Our Project has three focus areas:

* Product Innovation \> Design of PP Ready-to-assemble clothing & the learning experience. We will be developing and testing augmented reality learning filters and sew along videos.
Testing fabrics with diverse fibre compositions, identifying the impact of engraving on fibres.
Developing a PP material library. _Contact us if you are interested in testing our first product.

* Digital customer segmentation \> Digital customer segmentation to identity and size target audiences and how the product can be adapted to reach those audiences

* Technological Innovation \> Design & develop back-end platform including proprietary layout optimisation algorithms & automation scripts for seamless integration between website front-end & laser cutting machine software. Conducting a time/motion Study for Production Process Optimisation by Identifying focused interventions to reduce errors, optimise the workflow, health and safety of the operator.

Our application has been supported by Future Fashion Factory, which is part of the Creative Industries Cluster Programme, funded by the [Arts & Humanities Research Council][0] and part of the [Industrial Strategy][1].

[0]: https://ahrc.ukri.org/
[1]: https://www.gov.uk/government/topical-events/the-uks-industrial-strategy